R and D Innovation for Reman Scania ECUs

Our project focuses on remanufacturing essential truck and bus parts, including Electronic Control Units (ECUs) and Instrument Clusters, to address the rising costs and environmental impacts of part replacements. While many ECUs, such as Engine Control Units (ECU), Transmission Control Units (TCU), and Body Control Units (BCU), can be repaired, certain models, especially those for Euro 6 engines, present significant challenges. Introduced in 2014, Euro 6 engines are designed to reduce nitrogen oxide (NOx) emissions, making their ECUs more complex and difficult to repair.

A notable example is the Scania Engine Control Unit, which is notoriously hard to repair due to its intricate design. With over 504,600 heavy goods vehicles in the UK, and Scania holding a 16.3% market share (approximately 82,000 trucks), the impact of this issue is substantial. Of these Scania trucks, 63% (around 52,000) are Euro 6 models that will require ECU replacements multiple times throughout their operational life.

The high cost of new Scania ECUs (£3,000) and the current logistical challenges in supply chains exacerbate the problem for fleet operators. Remanufacturing these units could provide significant cost savings, with potential savings of £1,000 per ECU, translating to a total of £52 million in savings for UK fleet operators. This is particularly beneficial for large public companies like Royal Mail, which need to optimise their fleet maintenance budgets.

Our goal is to develop a reliable process for remanufacturing these challenging Scania ECUs, setting a precedent in the industry. By achieving this, we aim to position the UK as a leader in remanufacturing and engineering solutions for ECUs, providing a sustainable and cost-effective alternative to traditional part replacement methods. This project not only offers economic benefits but also supports environmental sustainability by promoting the reuse of vehicle components.